The Sustainable Steak: Bioscience inspired food for healthy people on a healthy planet

This project is for the joint delivery and commercial launch of an entirely new approach to ground and whole cut beef steak, utilizing plant-grown, yet animal-identical ingredients, sustainably produced for the alternative meat industry. By enabling the production of identical meat proteins produced entirely within the biomass of plants, and utilizing fats designed to enhance the taste and quality of existing offerings, we enable wider adoption of products that directly contribute to bettering of our world and addressing our climate emergency.